Analysing the form, flow and future of Thwaites Glacier, West Antarctica

You will participate in Antarctic fieldwork to acquire data on the form and
flow of Thwaites Glacier, and use these data to project the future of this key Antarctic region.